Novel MRI Acquisition and Analysis Methods for Sensitive Detection of Dementia Treatment Side Effects

1) Context of the research including potential impact

Alzheimer's Disease (AD), a neurodegenerative disease, is the leading cause of dementia-and is yet to become more widespread with an ageing population. One potential cause of AD states that the build-up of amyloid-b (Ab) in the brain leads to AD. Hence, many therapeutics target Ab. However, drug-trials have highlighted that these drugs can lead to a potentially serious side-effect called 'Amyloid Imaging Related Abnormalities' (ARIA). These abnormalities are exclusively visible in MRI scans, but have different appearances based upon the type of ARIA present. Specifically, ARIA-E, which indicates a vasogenic oedema or fluid leakage in the sulci, appears as signal hyperintensities in Fluid Attenuated Inversion Recovery Sequences. Conversely, ARIA-H, which represents a cerebral microhaemorrhage, causes hypointensities in Gradient Recalled Echo/T2* weighted images.
Even though ARIA is commonly transient and asymptomatic, with the highest risk being at the start of treatment, there have been reported cases of hospitalisation and fatality. Markedly, the aetiology of ARIA is undetermined. However, a postulated cause is the drug-related disruption of blood-brain barrier (BBB) and its loss of integrity-where its disruption can lead to fluid build-up in brain tissues. The BBB is essential for preserving the microenvironment of the brain and preventing the influx of toxic substances into the brain, but is compromised in the presence of AD.
ARIA poses an obstacle in the development and acceptance of crucial treatments for AD-with clinical trials suspending participants with severe cases of the side-effect. Therefore, there is a need for methods to facilitate early detection of ARIA, and its quantification.

2) Aims and objectives

The principal aims of this project are to create sensitive MRI acquisition and analysis methods to detect the occurrence and progression of ARIA, even in subtle cases. There are two strategies that will be implemented to achieve this. First, novel Magnetic Resonance Fingerprinting (MRF) methods to identify sensitive BBB disruption, which can be used to detect early ARIA will be developed. Specifically, MRF enables accurate tracking of the pathology via the simultaneous quantification of multiple tissue properties and parameters. Secondly, longitudinal MRI analysis methods will be developed using machine learning to recognise subtle ARIA using conventional MRI and ultra-rapid MRI acquisitions from pre-existing datasets, and those currently being acquired.

3) Novelty of the research methodology

Currently, ARIA poses a challenge in drug development-where there is a relative lack of understanding of the side-effect. The innovations within this work include the introduction of machine learning methods to allow for quick and precise quantification of ARIA using MRF to compute the rate of water exchange across the BBB. Further, the use of machine learning to analyse longitudinal ARIA datasets is yet to be established.

4) Alignment to ESPRC's strategies and research areas

This work complies with the ESPRC's research themes of engineering and healthcare technologies. The project aims to aid in the development of drugs for Alzheimer's Disease via the detection and sensitive quantification of ARIA, falling within the strategic priority of transforming health and healthcare, as well as artificial intelligence and machine learning.

5) Companies or collaborators involved

To date this is not applicable.

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.